Protecting behaviour change

Our voucher will be used to provide patent and other protections for the innovative algorithms and approaches used in our novel approach to the treatment of bedwetting. 1 in 12 children wet the bed regularly at four and a half years old (regularly is defined as at least twice a week), 1 in 40 children wet the bed regularly at seven and a half years old, 1 in 65 children wet the bed regularly at nine and a half years old. Whilst it can be part of a normal developmental phase, and waiting is the initial treatment, it can be distressing for the patient and carers, and can continue for many months. Our approach should allow non-medical intervention with a more effective behavioural outcome, so avoids the side effects of drug-based approaches and provides immediate relief and better behavioural training for the patient.